Development of a rapid multiplex Lab on a Chip system for detection of 10 STI pahtogens using Biochip Array Technology

Randox is a UK-based diagnostic company with a track record in offering innovative diagnostic solutions to healthcare providers worldwide. We are expanding into point of care diagnostics, initially with pathogen arrays, utilising our expertise multiplex detection. We require input from a partner with a history of success in disposable bio-analytical devices; the Micro Reactor Group at the University of Hull fit this requirement. Randox and University of Hull will design an integrated microfluidic chip with control and data processing instrumentation for identification of pathogens associated with sexually transmitted infection (STI). The chip will be capable of rapid extraction of DNA from a patient sample, PCR amplification, hybridisation and array detection of DNA target sequences specific to the 10 STI pathogens of interest. This automated fully integrated highly sensitive and specific screening instrumentation will perform full analysis in 30 minutes; well within the average waiting times associated with GUM clinics or GP surgeries, so one visit will provide time to collect a sample, run the test and provide any required medical intervention.